Evaporation of Binary-Mixture Droplet Populations

Evaporating droplets on a surface is the basic principle in many technological processes starting from inkjet printing to the spray colling of microelectronics, pesticide deposition, and even diagnosis of diseases. Droplet evaporation on a surface is comprised of spreading of the drop alongside mass transfer through interfacial phase change. This is a moving boundary problem that involves the interaction of the liquid-air interface with the solid surface (Three-phase contact line). There are large number of governing factors that influence the evaporation dynamics of droplets, for example, properties of solid substrates, dynamic wetting of droplets, surface tension and volality of the drop liquid, atmospheric pressure, humidity, temperature of both phases, drop shape, etc. These factors make the evaporation dynamics of a droplet on a solid substrate an extremely complex process